Waste derived fuel drying and self heating assessments

Evaluation of a low cost drying method, utilising biomass sourced, forced hot air aeration, for the drying of waste fuels to improve fuel standardisation, fuel quality and energy content and the establishment of drying protocols that achieve a very high level of safety in respect or fire risk.